Learning to work? Employer engagement with secondary schools and its impact on young people's aspirations and post-16 transitions in Wales

There are concerns that many young people have little engagement with the world of work and, therefore, make post-16 transitions that may not reflect available job opportunities or their own potential. Vocational pathways are often considered to be for low achievers and are not well understood, while subject and career choices remain highly gendered and class-based. This project aims to explore the nature and extent of employer engagement with secondary schools in Wales. It will focus on what different schools and employers hope to gain from such engagement and how pupils experience employer engagement and whether it influences post-16 transitions.